Realising the environmental benefits of faba beans (Vicia faba L.) via optimised nutrition and nitrogen fixation

Faba beans (Vicia faba L.), also known as field beans, are set to have an increased role in UK sustainable farming and food systems with potential to both help lower the GHG footprint of agriculture and contribute towards improved plant-based protein diets. However, yields are variable between years and the underlying causes of this variation are not fully understood. Faba bean can provide most its nitrogen through biological nitrogen fixation and leave economically valuable residual N for subsequent crops. Colonisation of roots by rhizobia is site-dependent both in terms of compatible rhizobial populations living native in the soil, but also on other soil attributes, such as pH and nutrient status. This project will optimise fertiliser rates and timings for crop growth and root rhizobial colonisation.
The PhD will utilise field trials at Harper Adams University (HAU) and on the Processors and Growers Research Organisation (PGRO) trial sites. Glasshouse and lab trials at James Hutton Institute (JHI) and HAU will be used to study rhizobial responses to nutrient and soil factors.
The objectives of this work are to:
1. Establish optimum levels of nutrients (P, K, S & Mo) at key growth stages as defined by crop growth and quality for 2 winter and 2 spring faba bean genotypes.
2. Establish optimum levels of nutrients to support colonisation of faba bean roots by populations of the bean symbiont Rhizobium leguminosarum sv. viciae derived from defined soils.
3. Optimise the contribution of BNF to total N accumulation over the duration of crop growth under varied soil and nutrient environments.
4. Recommend improved nutrient recommendations and demonstrate the effect on faba bean yield and residual N available for following crops.